Stochastic PDEs Arising in Conditional Path Sampling

We analyze a stochastic PDE (SPDE) based approach to sampling paths of SDEs, conditional on observations. The SPDEs are derived by generalizing the Langevin equation to infinite dimensions. Problems which can be tackled by this methodology include the sampling of paths subject to two end-point conditions (bridges) and nonlinear filter/smoothers. Applications include rare event sampling in molecular systems, econometrics, data assimilation and signal processing. The aims of the proposal are: (i) to put the subject on a firm theoretical foundation, by studying the existence, uniqueness, regularity and ergodicity of the resulting SPDEs; (ii) to develop a theoretical understanding of effective computational algorithms, based on the path space density giving rise to the SPDEs, by combining discretization and MCMC methods.